University of Bath and Qualasept Limited

To develop, validate and implement novel methods for the characterisation of therapeutic antibody-drug conjugates to generate new products with extended shelf-lives.